To what extent can music be used in the both the prevention and treatment of mental health disorders?

To what extent can music be used in the both the prevention and treatment of mental health disorders? A Biosocial investigation into how individuals in social networks use music to regulate emotions.

Research Questions:
To what extent can intense music help with emotion regulation, what can insights from neuroscience teach us about discharge and diversion, adaptive and maladaptive coping techniques and what effects do they have on mental illness prevention and treatments in disorders such as anxiety and depression?
Can intense heavy/intense music help to bring to the surface uncomfortable emotions, darker aspects of our psyche and society and act as a therapeutic catharsis? To what extent do music listeners in the UK and Germany suppress emotion, and is this beneficial?
How do social networks in specific music scenes (experimental and techno) use music to regulate their emotion both as individuals and as part of a group?
How inclusive are techno and experimental music subcultures in modern consumer societies, to what extent does the notion of the underground still prevail? Are these scenes inclusive of people from various ethnicities, class, and gender?